Swansea University And Silverwing (UK) Limited

To embed the capability and knowledge of electro-mechanical, automatic control into an existing non-destructive test machine. To embed the capability and knowledge of identifying and communicating the relative position of the non-destructive test machine in a hostile environment.